Next-gen technologies for enhanced metro operations (NEXUS)

In the evolution of urban transport, NEXUS seeks to establish an innovation benchmark, addressing crucial challenges and guiding European metros toward transformative futures. The collaborative effort unfolds through three interconnected workstreams, each contributing to overall progress. - WS1's core is the mission to redefine metro adaptability to demand fluctuations. Meticulous analysis and feasibility studies elevate adaptability,showcased through simulation tools. The focusremains on user-centered optimization aligned with evolving passenger needs. - WS2 focuses on train controlsystems of tomorrow. A comprehensive feasibility study pavesthe way for fully automated systems. Sustainability, safety, and seamless integration characterize the exploration, addressing challenges in infrastructure and system complexities. - WS3 delves into the innovative realms of AI and data science in metro transport. In collaboration with WS1 and WS2, this workstream explores promising AI applications. Rigorous evaluation ensures these digital innovations resonate practically in metro system implementations. Together, these workstreams harmonize in a holistic approach, envisioning a future where technology enhances operations responsibly and sustainably. NEXUS accentuates societal needs, weaving a narrative where metros become living, adaptable entities. Stakeholder involvement, including metro operators and passenger representatives, deepens the project's impact. Their participation resonates the results of NEXUS not only locally but also on the international level. Through optimization, analysis, energy and service efficiency, NEXUS aspires to pioneer innovative solutions for the urban and metro transport of the future, where the journey is as significant as the destination.